Livestock Industry Data Exchange Hub

The project is an industry-led initiative to achieve more efficient sharing of livestock information from farm through to retailer. The focus will be on exchanging cattle health information and farm assurance status, between operators at each stage in the food supply chain. This will be achieved by developing a data exchange 'hub', providing secure access for commercial data providers and data users.The benefits will be reduced operational costs in the handling and transfer of data, improved national control programmes for production diseases of cattle, improved animal health and welfare, reduced environmental impact, increased international competitiveness, and enhanced consumer confidence in the GB food supply chain. Ultimately, the system could be extended to cover other farmed species. In addition, it is expected that the facility will stimulate further innovation in how data is collected and utilised, to benefit the economic, social and environmental sustainability of GB livestock production.